Physiotherapy Tool

This project aims to evaluate a tool for evaluating physiotherapy progress. This funding allows the company (Evolyst Ltd.) to gain access to a university partner, which will allow us to progress this tool.